SME Productivity Improvement Platform

Productivity Improvement is a key pillar of the Industrial Strategy. UK businesses were 15% less productive than the G7 average; now, productivity is core to our national survival. Working in lockdown many people are only achieving 30% of previous productivity, with UK productivity already low due to Brexit uncertainty (ONS). Likewise, a significant mental health burden is anticipated from COVID-19 (Lancet).

Following COVID-19, the UK's SMEs must re-enter the economy in a sustainable, resilient manner. These SMEs must adapt to the fundamental restructure our economy, now and for the longer-term. Working methods have changed; individuals will work more from home; prioritise their health; and must rise to the challenges of isolation and virtual working.

Hence, there is an immediate need for combined productivity, resilience and wellbeing solutions. These must tailor to individuals' home/work environments and personal characteristics. Ideally, everyone would receive the personalised training that brings out optimal results for every individual. Personal-PIP will deliver this: a subscription platform for individuals providing bespoke content (delivered through a coaching content-creator experts marketplace) and development tools, delivering proven results.

We have received InnovateUK, SBRI and STFC B4I funding to bring our Productivity Improvement Platform (PIP) to launch. The PIP is a powerful workplace performance tool, which identifies and links the underlying human factors that drive productivity, wellbeing and resilience. Our unique solution connects \>1,700 academically-validated performance factors from 9-million samples, atomising human and organisational productivity, wellbeing and resilience. Using bespoke AI algorithms it generates hyper-personalised development pathways for individuals, teams and whole organisations. Users are provided with bespoke content and development tools supporting their personal development.

For individuals, receiving bespoke coaching maximises developmental and earning potential. Individual coaching can increase individual productivity by \>20% (Olivero).

Our approach also helps prevent and address mental health problems, reducing absence related costs: UK employers spend ~£2.4bn p.a. to replace staff lost because of mental health problems, costing the economy ~£99 billion a year (Mind).

In the context of a post-pandemic global society with a growing 'digitally enabled' imbalance/conflict between work/free time, there is a significant need for technology-based solutions to support individuals and teams to build productivity and resilience while maintaining wellbeing.

Following support from InnovateUK, we have been able to investigate the needs of SMEs in the UK and how our platform can address them. Our research has identified over 200 pressing issues for SMEs which validates the need for a platform solution.

We are currently working with pilot SMEs to hone our solution.